The University of Birmingham and KUKA Robotics UK Limited

To develop a new toolbox of software and algorithms, which could extend KUKA's robotics capabilities to include advance computer vision, and vision based robot-control.